EPSRC Dongtan Sustainable City Networks: Coordination Framework - 2

Today, many advanced countries are positioning themselves to have Sustainable Development (SD) at the heart of their developmental policies. Applying SD principals to a large community or perhaps a city is to be commended. In China, the development of such a city is becoming a reality and an integrated master planning for the world's first sustainable city / Dongtan - was launched recently. Dongtan is situated on Chongming Island, the third largest island in China, near Shanghai at the mouth of the Yangtze River. The island currently consists of a large area of mostly agricultural land. The Shanghai Municipal Government is planning to turn Chongming Island into an eco-island, and Dongtan as a model eco-friendly area. At three quarters the size of Manhattan, Dongtan will be developed on 630 hectares of land as a sustainable city to attract a range of commercial and leisure investments. A programme to develop such a sustainable city presents an unsurpassed opportunity to study and capture all aspects of the development including: the consultation, planning and design stages and the implementation phases of such a project. A recent workshop (Nov 2006) organised by EPSRC, Arup and their Chinese partners has resulted in the formation of specific networks that aim to begin research studies, information capture processes and establish appropriate research programmes that will achieve the most sustainable approaches for the Dongtan eco city development. The three networks which aim to learn from the Dongtan experience, allow and facilitate knowledge networking between Chinese and UK collaborators are as follows: (a) City History and Multi-scale Spatial Master-planning, (b) Network to Investigate Sustainable Economic and Ecological models of Peripheral Urban and (c) Sustainable Urban Systems to Transfer Achievable Implementation Network Resources and Infrastructure Systems Development. In addition to the networks, the workshop also established a Coordination Framework which is independent of the four networks. The main purpose of the coordinating framework is to draw and tie the identified networks together. This proposal deals mainly with the establishment of the coordinating framework group , the objectives and activities of the framework and its funding profile.